Further defining the genetic architecture of Alzheimer's disease

Alzheimer's disease is a common debilitating disorder which affects individuals, families and communities. Just under half a million people have Alzheimer's disease (AD) in the UK with an estimated cost of £23 billion per year. It is also estimated that the numbers with AD will double in the next generation. It is vital we understand what causes this disease and develop therapies to prevent, delay and treat it. Finding genes which affect the development of AD is an important means to pinpoint processes that are going wrong and contributing to the death of brain cells, which characterises this disease and underlies the symptoms of memory loss and general cognitive degeneration. Over the last 25 years approximately a quarter of the genetic contributors to disease have been identified and our group have played a pivotal role in this and have recently discovered 8 of the 10 common risk variants for AD. This has made us re-think some of our ideas about the specific processes which contribute to disease. These genes cluster together to form groups, implicating processes like our immune response, how we process lipids like cholesterol in the brain and a specific process called endocytosis, which brings large molecules into cells and affects their transport within cells, such as neurons. But over half the genetic contribution to disease is yet to be found. We propose a programme of research which builds on our current strengths, focusing on identifying rare genetic variants of moderate to strong effect observed in the coding regions of genes. We will perform a large, powerful study in which we compare 300,000 DNA variants from throughout the human genome, in 20,000 AD cases and 49,000 controls. Through sample collection and collaboration, we will enrich our clinical samples to include 1000 individuals with early onset AD. This group are more likely to have rare genetic changes of moderate to large effect on their development of disease. This experiment has an excellent chance of identifying new risk genes for AD and producing targets better suited to model disease in human cells and produce new therapeutics. We will also facilitate future research by producing a bio-bank of cell lines suitable for human modelling of disease using the latest stem cell technology (inducible pluripotent stem cells: iPSC) and making this available to the research community and pharmaceutical companies.

Technical abstract
Approximately half a million people have Alzheimer's disease (AD) in the UK, incurring an annual care cost of £23 billion. 35 million have dementia world-wide and it is estimated that these numbers will double by 2040. Identifying genes that affect the development of AD is important in pin-pointing potential disease mechanisms, testing new therapeutics and in predicting individual risk of disease development. Our programme of research will focus on identifying rare, exonic susceptibility variants of moderate/strong effect, using novel, powerful, genome-wide approaches and extended and enriched clinical samples. We will undertake a case-control association study comprising 20,000 AD cases and 49,000 controls focusing on coding regions throughout the genome, using the Illumina exome chip. We will also collect a sample of 500 cases with early-onset AD (EOAD), an uncommon form of the disease (<5% cases) that manifests before the age of 65, and in which heritability is especially high (92-100%). We will sequence the exomes of the 500 EOAD individuals and analyse them together with 500 EOAD exomes available to us through collaboration. Susceptibility variants identified will be replicated in an independent sample of 10,000 AD cases and 10,000 controls. We aim to detect rare variants of larger effect than those observed for common susceptibility variants; these effects should prove easier to model and will facilitate the further understanding of disease mechanisms and the development of new therapeutics. We will combine all genetic data we have generated to extend and develop complex analyses including pathway analysis, sub-phenotypic analysis and cross-disease analysis. Finally, we will establish and extend research resources such as DNA and additional sample banking from all EOAD cases collected, and iPSC programmable cell lines from 50 EOAD cases to facilitate functional analyses. This resource will be made available to research and pharmaceutical communities.

Potential impact
The ultimate aim of this research is to build a better understanding of the causes of Alzheimer's disease and in so doing, provide a platform for the development of targeted treatments and preventions. Thus the main potential beneficiaries are those with the disease and those at risk of developing the disease. AD has a high impact on society. The cost of caring for individuals with the disease is around £23billion per year, with a substantial component due to the social cost of funding practical care and the cost to society of losing skilled family members from the workforce, who care for relatives directly. Thus AD affects more than just the individuals diagnosed. It affects the family and the wider community. We know that the number of people with AD will double in the next generation, so this problem is getting worse. The timescale on identifying new drug targets and translating this into the clinic is typically 10-15 years.
Another potential impact of our research is in characterising individual risk profiles, which could be useful in improving the efficiency of clinical trials. For example, a particular drug under trial could be more beneficial for those with one type of risk profile compared to others. Therefore, defining the variation in these profiles could aid more efficient clinical trials, resulting in increased numbers and better, targeted drugs coming to clinic. This could potentially have a considerable economic impact for the pharmaceutical sector. Most drugs fail to get through clinical trials, producing an enormous cost burden for pharmaceutical companies. We are working with pharmaceutical and other commercial companies to produce a test of genetic risk for use in clinical trials and are confident that this could be commercially available in the next couple of years.
As we further define the genetic architecture of AD, predicting one's risk of developing disease will become a more realistic outcome. Currently, genetic testing is only helpful for those with known autosomal dominant mutations. This programme is likely to result in several new variants of moderate to strong effect, which may also be used to predict disease in others. The timeline for this impact would be within the next 5 years.
Current animal and cellular models of AD have major limitations. This programme aims to identify genetic variants that have moderate to strong individual effects on disease development. Not only will these provide better animal models than the common risk variants identified so far, but will allow multiple genes to influence models, which may better reflect essential disease components. Currently, most mouse models based upon known disease mutations do not recapitulate the full range of disease symptoms. As we discover more genuine disease causing/risk variants, our ability to produce more realistic disease models will improve. This is likely to have significant impact on the success of commercial testing of new drugs by providing more accurate models. Mouse models could be available within a year of discovery and will be facilitated by our current funded collaborations- Neuromouse funded by the MRC.
In addition, iPSC models that reflect specific genetic risk profiles will be available to the research and commercial communities, directly from this research. This will provide relevant human cellular models to facilitate translation and be available during the course of the grant.
We also aim to identify genes that affect symptoms/characteristics of AD, such as psychosis, depression and rate of decline, which again can be used to target specific disease mechanisms through drug therapy. Similarly, we will test for common disease variants across diseases such as ALS, PD, cardiovascular disease and diabetes. These findings may be used to support drug development for the prevention of or treatment for individuals with or at risk of developing a broad range of diseases. Timelines of 10-15 years, as described above.